Beauty is in the eye of the beholder: Individual differences in bodily attraction

While evolutionary models of body perception suggest humans are attracted to specific body types due to evolutionary fitness linked to genetic advantages, recent face perception work challenges these views. A significant proportion of beauty preferences in faces can be ascribed to individual differences instead of genetics (Germine et al., 2016). Using a range of behavioural and neuroimaging methods (EEG & fMRI), we aim to build a data-driven model of bodily attraction, examine the individual differences in bodily attraction, determine which bodily cues drive these differences, and examine the neural basis of bodily attraction.